Synthverse - AI-driven character interaction

Synthverse is an AI tool designed to enhance the intelligence of synthetic video game characters by generating scripts and eliminating dialogue loops in non-linear games. If you are an avid gamer, you have likely encountered repetitive question-same response dialogue loops, which Synthverse aims to break free from.

The power of Synthverse lies in its versatile nature, available in both offline and online versions. The offline tool enables the creation of script dialogue during the production phase, while the online version generates dialogue on the fly, providing instantaneous and immersive interactions.

To bring their vision to life, the developer has embarked on a small-scale project that showcases the real-time utilization of Synthverse. This demonstration marks the initial stage in the development of a groundbreaking technology that will cater to video game companies seeking exceptionally well-written narrative dialogue.